An AI-Powered Dispute Prevention Tool for Construction Projects

Our project aims to develop a prototype of an innovative AI-powered dispute prevention tool that utilises natural language processing (NLP) techniques to analyse email communications between various stakeholders involved in construction projects. The tool's primary objective is to detect early warning signs or potential issues within these communications and provide AI-generated replies to de-escalate tensions and foster better collaboration among project participants. By combining AI technology, advanced NLP techniques, and a focus on dispute prevention, our project aims to revolutionise the construction sector by providing an innovative tool that significantly reduces conflicts, enhances project success rates, and fosters stronger collaboration among stakeholders.